Creating Stages with Young People and Publics in Response to the Refugee Crisis in Europe. Mobilizing Affects and Politics through Creative Methods

During this Fellowship, I will conduct activities in support of my central aim to develop my innovative approach to the refugee crisis in Greece and to establish myself as academic researcher. My research documents, analyses and amplifies how young people (refugees, asylum seekers and locals) negotiate bordering, belonging and citizenship processes in Lesvos. Conducting the project online in times of Covid (2021-2023), I crafted an innovative design of creative and digital methods to contest borders that restricted accessibility to participants such as those of Moria camp. Lesvos is a Greek island on the border with Turkey crossed by millions of refugees on their way to Europe. The closure of the Balkan route in 2016 resulted in thousands of refugees being stranded in the island. Covid regulations amplified the repressive practices of state. The humanitarian and multiple social crises drove refugees and locals to despair, giving rise to xenophobic sentiments and nationalistic attacks.

The human rights violations of refugees in Lesvos have been widely documented by media and researchers. However, little is known about the rights claims of the refugees, the lived experiences of the locals and the relationships among them. My research has become a stage to contest borders of segregation, to enable cultural encounters among refugees and locals and to craft opportunities for novel personal and collective representations. My findings show how creative and political acts land on (and often hide in) ordinary spaces of everyday life, addressing injustice through creating environments of care and solidarity. Through public events my interlocutors reached diverse international audiences, challenging stereotypical representations, mobilizing new affects and instigating political acts. They created new discourses about migration, reclaiming its contexts, bodies and lived relationships.

In this Postdoctoral Fellowship, I will focus on producing publications to disseminate widely research findings and investigate deeper the interconnection between creative methods, public affects and political acts.

First, I will secure a publishing contract and start preparing my manuscript with the title: 'Borders, Belongings and Creative Acts: Creating Stages with Refugee and Local Young People in Lesvos'.

Second, I will publish an article with a top-ranking, peer-reviewed journal. It will document grassroots acts instigated among refugees and locals tracing the growth of a creative initiative that started in Moria camp and got established as a legal NGO in Lesvos.

Third, I will create a website which will document the rights claims of my interlocutors and our public events, capturing and amplifying the impact of the research as it grows.

Fourth, I will organize with my interlocutors two public events in Lesvos and London presenting their creative and political acts. Following the events, I will interview members of the audiences investigating the impact of their attendance on their affects and politics. I will research if and how lived experiences of the audience can challenge stereotypical representations of the refugee crisis instigating new political acts. A video will also be created documenting the performances.

Fifth, I will conduct a series of research led lectures to international universities.

The impact of my work is multi-faceted creating stages among young people, academia, practitioners and publics. Taking into consideration the escalating forced migration movements and the failures of integration policies, my work is time sensitive. It provides alternatives for cultural encounters among refugees and locals that ignite relationships and can inspire new political acts.